An investigation into methods to mitigate accumulating error in multi-step-ahead forecasting in time-series

The PhD investigates how to improve methods for time-series data across many different domains and considers the multi-step problem by developing a new model-agnostic technique that addresses the dynamic nature of the challenge. It will unify two fields of machine learning that a literature review indicate have not previously been combined.
Time-series forecasting, a discipline within data analysis, holds a pivotal role in academia and practical domains due to its capacity to predict future trends based on historical data patterns. The exploration of time-series forecasting is crucial for various domains, ranging from: healthcare, transport networks, geographical systems, and financial markets.
Most machine learning methods for time-series forecasting are trained to predict only one-step-ahead but this is a limiting framework for tasks where it is important to predict a system multiple steps ahead in time. The problem in multi-step-ahead forecasting lies in 'is it better to take one big jump, or multiple smaller jumps?'. Given how common this problem is, advances in multi-step-ahead forecasting have the potential to save lives, for example the early prediction of neurodegenerative diseases or the reduce financial risks for transport systems sustaining the national economy.
When predicting ten steps ahead in a system, the forecaster can try and predict ten steps in one big (direct) step, or one step at a time with small (recursive) steps. The problem is that, learning big steps is more difficult than learning small steps, but recursively predicting with small steps leads to accumulating error. There have been multiple reports of this problem and there is empirical evidence for both strategies succeeding over the other.
Given this uncertainty on how to address multi-step error accumulation, this research presents the following research questions:
1. How can instance-wise ranking-distributions of strategies shed light on the severity of the multistep problem.
2. To what extent can simple dynamic model selection methods can address the multi-step problem by reducing the ranking error and the overall error, in comparison to traditional strategies?
3. Are dynamic strategies explainable and can we better understand how characteristics of the time-series relate to strategy-optimality?
Advancements in multi-step-ahead forecasting will allow safer planning for autonomous agents in robotics, better prediction of neurodegenerative conditions in healthcare, more efficient load balancing in energy distribution, and more accurate models for transport networks in engineering.
This project falls within the EPSRC A.I. and robotics themes as well as healthcare technologies, energy, and engineering. Advancements in multi-step-ahead forecasting will allow for safer planning for autonomous agents in robotics, better prediction of neurodegenerative conditions in healthcare, more efficient load balancing in energy distribution, and more accurate models for transport networks in engineering.